Novel Diagnsotics and Metrology Approaches for High Energy Batteries

Li-ion batteries have revolutionised modern life, and will continue to shape the way we live, from advanced batteries for automotive applications, to off grid micro-generation systems to power our homes. In the coming years, the demanding applications proposed for advanced batteries span mW to MW applications, with various requirements to operate under extremes of temperature and pressure. Recent high profile failure events highlight the requirement for improved standardisation of safety test procedures for increasingly energy dense materials, this safety qualification will help to reduce the incidence of mission critical failure, and costly recalls. In this project, we will build upon our extensive work in electrochemical, thermal and X-ray characterisation of LIB, and develop and demonstrate new acoustic diagnostic tools including Acoustic Emission Spectroscopy, and Acoustic ToF Spectroscopy. This multi-modal diagnostic and characterisation approach will offer the most comprehensive view of battery degradation and failure to date.